Towards Open-ended Reinforcement Learning using Synthetic Environment Generation

Sequential decision making problems are ubiquitous in engineering and science. Reinforcement Learning (RL), an
AI paradigm where agents learn decision-making skills via trial-and-error interactions with their environment, has
achieved significant success in handling complex decision tasks. However, these agents often struggle to generalize,
exhibiting suboptimal performance on previously unseen tasks. Furthermore, once deployed, an AI that under
performs in a new task often lacks opportunities for improvement, as its learning process ceases after the initial
training phase. These challenges restrict the practical use of such systems in real-worlds settings, such as sim2real.
Open-ended Learning (OEL) seeks to overcome these limitations with the goal of producing learning systems that
are robust to situations not explicitly considered during design and training.

Aims and Objectives
While there are many possible directions towards achieving OEL agents, this proposal specifically focuses on the
development of automated curricula methods through novel techniques for synthetic environment generation. As
such, the goals of this proposal are decomposed as follows:

Develop new methods for generating synthetic tasks/environments.

Use synthetic environment generation to develop novel Unsupervised Environment Design (UED) methods for
automatic environment curricula generation.

Show that applying such curricula to agent training produces agents with strong out-of-distribution generalization.

Novelty of the Research Methodology
The proposed research primarily looks to extend work in the developing subfield of Unsupervised Environment
Design (UED), which seeks to generate environments tailored to the current learning agent to facilitate continued
learning. However, UED is currently limited to generating levels, which are configurations of a specific task e.g.,
the layout of a maze in a navigation task. We seek to improve state-of-the-art UED methods to generate entire
environments, not just levels, which are novel tasks for a more general agent to train on and solve. Doing so will
require more sophisticated generative AI techniques, where we look to leverage recent advances such as diffusion
methods. Ultimately, this work will operate on the intersection of multiple AI subfields, at a high level namely RL
and generative AI.

Alignment to EPSRC's strategies and research areas
The proposed work falls under the EPSRC's Artificial intelligence technologies remit. It aligns with EPSRC's goals in
a number of ways, including developing new AI techniques that are deployable in real world situations. We will also
work on the intersection of multiple AI subfields, in line with EPSRC's goal of supporting interdisciplinary research
methods.

Potential impact
AIMS's impact will be felt across domains of acute need within the UK. We expect AIMS to benefit: UK economic performance, through start-up creation; existing UK firms, both through research and addressing skills needs; UK health, by contributing to cancer research, and quality of life, through the delivery of autonomous vehicles; UK public understanding of and policy related to the transformational societal change engendered by autonomous systems.

Autonomous systems are acknowledged by essentially all stakeholders as important to the future UK economy. PwC claim that there is a £232 billion opportunity offered by AI to the UK economy by 2030 (10% of GDP). AIMS has an excellent track record of leadership in spinout creation, and will continue to foster the commercial projects of its students, through the provision of training in IP, licensing and entrepreneurship. With the help of Oxford Science Innovation (investment fund) and Oxford University Innovation (technology transfer office), student projects will be evaluated for commercial potential.

AIMS will also concretely contribute to UK economic competitiveness by meeting the UK's needs for experts in autonomous systems. To meet this need, AIMS will train cohorts with advanced skills that span the breadth of AI, machine learning, robotics, verification and sensor systems. The relevance of the training to the needs of industry will be ensured by the industrial partnerships at the heart of AIMS. These partnerships will also ensure that AIMS will produce research that directly targets UK industrial needs. Our partners span a wide range of UK sectors, including energy, transport, infrastructure, factory automation, finance, health, space and other extreme environments.

The autonomous systems that AIMS will enable also offer the prospect of epochal change in the UK's quality of life and health. As put by former Digital Secretary Matt Hancock, "whether it's improving travel, making banking easier or helping people live longer, AI is already revolutionising our economy and our society." AIMS will help to realise this potential through its delivery of trained experts and targeted research. In particular, two of the four Grand Challenge missions in the UK Industrial Strategy highlight the positive societal impact underpinned by autonomous systems. The "Artificial Intelligence and data" challenge has as its mission to "Use data, Artificial Intelligence and innovation to transform the prevention, early diagnosis and treatment of chronic diseases by 2030". To this mission, AIMS will contribute the outputs of its research pillar on cancer research. The "Future of mobility" challenge highlights the importance the autonomous vehicles will have in making transport "safer, cleaner and better connected." To this challenge, AIMS offers the world-leading research of its robotic systems research pillar.

AIMS will further promote the positive realisation of autonomous technologies through direct influence on policy. The world-leading academics amongst AIMS's supervisory pool are well-connected to policy formation e.g. Prof Osborne serving as a Commissioner on the Independent Commission on the Future of Work. Further, Dr Dan Mawson, Head of the Economy Unit; Economy and Strategic Analysis Team at BEIS will serve as an advisor to AIMS, ensuring bidirectional influence between policy objectives and AIMS research and training.

Broad understanding of autonomous systems is crucial in making a society robust to the transformations they will engender. AIMS will foster such understanding through its provision of opportunities for AIMS students to directly engage with the public. Given the broad societal importance of getting autonomous systems right, AIMS will deliver core training on the ethical, governance, economic and societal implications of autonomous systems.